Topographies of Children's Literature and Childhood in the Seven Stories Collection

Topographies of Children's Literature and Childhood in the Seven Stories Collection," holds the potential to reveal the complex network of children's books in the Seven Stories Collection. It can create a digital map of the collection and be utilised in the digital exhibitions of the Seven Stories. With the support of the Seven Stories: The National Centre for Children's Books, I can bridge gaps across different disciplines at work in literature, archive, and museums. I hope to contribute to the breadth of the research community with a perspective weaved through different disciplines in a non-Western context.
Undertaking my PhD as a Northumbria University scholar will be significant not only for my future as a young Turkish researcher but also for the future of children's literature research in the digital humanities in the United Kingdom